IRIS Technology

Evolve is focused on identifying and developing new technologies to integrate agricultural technology and the built environment in a unique service offering. The ultimate goal is to develop sustainable solutions to food security challenges worldwide. To achieve that, Evolve actively seeks partners and enhances technologies in different sectors to provide clients with the right technical solution. Based on proven success in leading agricultural projects internationally, such as the Sahara Forest Project, Evolve is now pursuing a technology partner to take the remote irrigation system (IRIS) for horticulture production to the next level. For that reason, this Innovation Voucher scheme can aid Evolve in fostering the partnership and consolidating the company’s presence in the UK.
Efficient growing is a highly specialised area, where access to expertise is increasingly difficult. This is a particular challenge for the development of food production in urban spaces, where both the passion and the vision to achieve it is in abundance, but technical expertise to make ideas a day-to-day reality is in short supply. Technology such IRIS hold the key to mass adoption of sustainable small scale food production both in the UK and in developing markets by taking the guess work out of growing “watching after your plants 24/7”.